National Air Quality Testing Services

Widespread Indoor Air Quality Monitoring of the general public by National Air Quality Testing Services Ltd (NAQTS): Raising general public awareness of the health issues associated with indoor air pollution, assisting the public in improving their home air quality, and providing scientific data for policy advancement.